Improving Predictions of Future Arctic Sea Ice Loss Using Results from the CMIP7 Last Interglacial Experiment 'abrupt-lig127k '.

Arctic sea ice is a crucial component of the Earths climate system, as its high albedo influences global temperatures and atmospheric patterns. Since satellite records began in 1978, it has been known that Arctic sea ice has seen a rapid decline, falling in extent by 4.7% per decade for the annual average, and 12.9% for the summer minimum. Hence, the first sea ice free September is expected to occur before 2050. However, the General Circulation Models on which these predictions are partly based show a high degree of variability. While they replicate the Pre-Industrial period well, most overestimate the sea ice are during the Last Interglacial (LIG), a warm paleo-climate analogous to future scenarios. Conducting an energy budget analysis for the Arctic region from the LIG experiments performed in CMIP6 and upcoming in CMIP7 will elucidate the reasons for these discrepancies. Models which replicate both current and warm LIG sea ice are likely to provide better projections for future loss. Therefore, predictions of the timings of a sea ice free Arctic will be made more accurate by including the accuracy of the LIG simulations in the probability density function of future predictions.